Democracy, AI and Big Tech: Assessing corporate activities in the advancement of Artificial Intelligence in the UK, US and Canada

The role of Big Tech in the advancement of Artificial Intelligence (AI) is one of the central questions for the future of democracy, governance and trust. Ongoing public and private sector efforts to create 'responsible' and 'trustworthy' AI have emerged in response to a lack of democratic oversight and appropriate governance structures in the development, deployment and use of AI, with limited public trust in AI and corporate power. Concerns about the threat of AI to central democratic processes, such as channels of information and transparency, have been prominent. At the same time, AI has been the subject of extensive legislative, regulatory and industrial strategies across Western governments oriented towards advancing research and innovation, and creating a significant place for private actors to expand the development and uptake of AI both through market design and partnerships. To make sense of this dynamic it is necessary to scrutinise the terms of AI's advancement, the actors involved, what agendas dominate, and what alternatives exist. With a focus on the role of Big Tech, this project will explore how AI strategies are shaped and what this means for democracy, governance and trust through a multi-method, interdisciplinary and transnational comparative study. Assessing corporate influence through a combination of computational and qualitative methods across policy, government, media and civil society within the United Kingdom, United States, and Canada, the project will uncover the role that corporations play in animating AI's growth in key established democracies. Moreover, by showing alternative framings and engaging with a range of stakeholders to discuss ongoing findings, the project will explore avenues for intervention to foster democracy, governance and trust.